From Cornovian to Mercian: The Development of Cultural Identity in Late Antique Western Britannia

This collaborative doctoral award project will investigate the changing cultural identities of people living through radical change: the decline of Roman power in Britain, to the rise of the first Anglo-Saxon kingdoms. The project will focus on the area along the Welsh Marches, from the West Midlands north through the Cheshire Plain, with well attested yet understudied archaeological remains from late Antiquity, often passed over in synthetic studies of late Roman Britain, whilst looming large in later studies of the Kingdom of Mercia. The project will cover the archaeological and, in particular, epigraphic evidence from the period AD193 (the rise of Imperial pretender Clodius Albinus) to ca.AD570 (the establishment of Mercia). The central focus shall be upon the waning of Roman power, from the mid-fourth to late fifth centuries. The overarching goal is to synthesise how people identified themselves: as Roman, Romano-British, British, Germanic or Gallic in origin, and how this may have changed as Roman power developed and subsequently declined.
Thus, the objectives of this project are:

1) To create a new synthesis of the existing archaeological, epigraphic and textual records pertaining to cultural identify in the study area.
2) To undertake new cutting-edge research into the epigraphic collections held by my CDA partner, the Grosvenor Museum Chester, not formally published since 1955, through:
a. Using structured light scanning and photogrammetry to interrogate existing known epigraphy to recover lost or effaced details (c.200 items)
b. Surveying all other pieces of recovered stonework for evidence of deliberate inscription of other mark-making
c. Creating a new catalogue of inscribed stonework for the Museum, and the first fully 3D digital catalogue of inscribed stones in a UK regional museum
3) To create the first synthesis of changing regional identity during the decline of Roman power.